Pulpex PinholeCheck - in-process paper bottle assessment tool to detect pinholes in the internal surface barrier layers

Pulpex, collaborating with ASTUTE, pioneers sustainable packaging solutions, converting cellulose fibre into easily recyclable bottles for FMCG brands. We aim to analyse barrier coating layers for defects in the process in real-time at scale.

Our project focuses on enhancing the manufacturing process of paper bottles pioneered by Pulpex, a leader in sustainable packaging solutions. By collaborating with ASTUTE, we aim to develop automated, non-destructive techniques to analyse barrier coating layers for defects and pinholes at scale. With over 1.3 trillion glass and plastic bottles produced annually, our innovative approach addresses the growing demand for eco-friendly packaging alternatives. The project targets real-time analysis in high-volume manufacturing environments, which is crucial for ensuring product integrity, quality control and reducing packaging failures. Leveraging Pulpex's patented technology and ASTUTE's unique expertise, we aim to revolutionise the fast moving consumer goods (FMCG) packaging industry by providing scalable solutions for sustainable packaging solutions.